GLOBALSEAWEED PROTECT: conserve, improve, innovate, manage and empower for a resilient seaweed aquaculture industry

The global seaweed industry is the fastest growing aquaculture sector contributing half of global marine production. Southeast Asia, notably Indonesia, the Philippines and Malaysia, is the largest producer of red seaweeds that produce carrageenan, a hydrocolloid used in foods, cosmetics and pharmaceuticals, worth c. US$14.7 billion and supporting over 1 million livelihoods there. Seaweeds, a low trophic crop, are of huge benefit to Southeast Asia, and unlike finfish/shrimp aquaculture, contribute to enhancing biodiversity. Demand for carrageenan is surging, but seaweed production systems in this region are massively challenged by the lack of genetic diversity, making them vulnerable to pests and diseases. This is compounded by climate change, which is also devastating wild seaweeds and habitats, the source of new cultivars on which the seaweed industry depends. These challenges threatening crop health, the wider environment and the livelihoods of the communities that rely on this industry for income.
GLOBALSEAWEED-PROTECT aims to achieve a productive seaweed industry in Southeast Asia by taking a One Health approach. This will ensure that production systems are resilient to climate change, crops are healthy by preventing the introduction and spread of pests and disease, wild seaweed biodiversity and the wider environment are protected and enhanced, improving the long-term livelihoods of farmers and their communities, and providing a model for the rest of the world.
The objectives, developed with our partners in Malaysia, Indonesia, the Philippines, Thailand and Vietnam, are to build capability and capacity in and between countries in i) research innovation, ii) development of resilient crops, (iii) implementation of biosecurity management strategies and tool kits for improving seaweed health, and (iv) engagement with local communities, researchers, governments, industry and NGOs through ‘Sharing Best Practice’ workshops. These objective will be realised through four Work Packages:
WP1: Sustain resilient and viable seaweed production systems.
WP2: Improve resilience of cultivars to climate change and pest and diseases.
WP3: Adapt and build seaweed aquaculture systems that reduce losses of production due to disease, while also improving the health of the commercial crop and the wider aquatic environment.
WP4: Empower local solutions to ensure viable and resilient seaweed production systems.
The outcomes of new methodologies and knowledge generated from developing climate-resilient seaweed cultivars and how these temperature-resilient cultivars adapt to climate change will have far-reaching applications and benefits for seaweed farming throughout Southeast Asia and beyond. Understanding wild and farmed biodiversity and how seaweed farming and help seaweed-habitat restoration and the wider environment will strengthen production systems and, therefore, be of value to seaweed farmers. Implementing a Global Seaweed Protection Strategy will optimise seaweed health, the ecosystems supporting them, communities reliant on these crops and of value to policy makers. Introducing a Progressive Management Pathway for Improving Aquaculture Biosecurity (PMP/AB), trialling innovative early warning pests and diseases detection methodologies, and working with local communities to achieve a more reliable economy through e.g., crop diversification, will also improve production system health and thus livelihoods.
This project will also contribute to the UK Government’s International Development Strategy to re-energise the UN Sustainable Development Goals, notably No Poverty, No Hunger, Gender Equality, Decent Work and Economic Growth, Reduced Inequality, Climate Action, and Life Below Water. Through our collaborations and further development of research networks our proposal will, therefore, have a legacy of cooperation well beyond the lifetime of the funding.